Design and realisation of a wide-band sub quantum noise parametric amplifier based on the non linear kinetic inductance of superconductors

Design and realisation of a wide-band sub quantum noise parametric amplifier based on the non linear kinetic inductance of superconductors (project summary to follow).